Structurally Embedded Dependency and Compound Vulnerability: Military Wives' Experiences of Divorce post-LASPO

This research will examine the experiences of women previously married to serving members of the Armed Forces, by exploring issues of vulnerability (Fineman, 2008), resilience (Riggs & Riggs, 2011), power (Pyke, 1994), and autonomy (Barlow, 2015; Fineman, 2008). Military families face a unique combination of challenges: lengthy deployments; frequent relocations; unpredictable schedules; long hours; as well as relatively low pay and benefits (Karney, Loughran, & Pollard, 2012; Martin, Rosen, & Sparacino, 2000). Anecdotally, it appears that military wives have limited opportunities to either possess or command resources, and thus, as Fineman (2008) argues, may be particularly vulnerable postdivorce. As an example, whilst the serving members continue to have access to support services from the military (welfare services, housing, etc.), regardless of their official status on the Joint Personnel Administration (JPA), wives and children are given an eviction notice, and given 93 days to vacate from Service Families Accommodation (SFA) as soon as their spouses change their status to 'separated'. Further, upon vacating SFA, military families no longer have access to the social support networks (e.g from other military wives), nor are they able to access military
welfare services. Thus, the institution itself may serve to further exacerbate vulnerability in the case of military wives. With current family law adopting a liberal ideology, which favours autonomy, self-sufficiency and personal responsibility (Fineman, 2008), such an approach appears to be problematic when applied to military families.

A mixed methods approach will be used by conducting i) 3 focus groups with family lawyers, and ii) 30 interviews with military wives post-separation. This exploratory qualitative study will allow a nuanced understanding of the needs of separated military families, as well as a case study of the key theoretical concepts within family law of autonomy and resilience and how they operate in this specific context.